University of Wolverhampton and Somers Forge Limited

To introduce an ERP IT system capturing knowledge, providing better contract review, speedier quotations, improved scheduling based on performance measurements, reduced cycle time and increased plant utilisation.